Development of a beta-prototype metagenomic sequencing device with demonstration in clinical environment

Develop and clinically evaluate prototype end-to-end automated metagenomic sequencing device, processing human clinical, animal or environmental samples. Output informs rapid patient treatment decisions and provides data for antimicrobial resistance or pandemic surveillance and biosecurity needs. Primary clinical evaluation setting in the intensive care unit where these societal needs intersect, but globally deployable in different laboratory or field settings and critical control points.